Structural Material Architecture and Digitally Engineered Surface Technologies for Performance Fabrics Without Chemical Finishing

This project explores a new advanced manufacturing approach to reduce reliance on chemical finishing processes used to deliver durability and performance in materials. By combining engineered material structures with digitally controlled surface design, the project aims to create materials that achieve the same performance without chemical treatments. The approach could reduce chemical use, energy consumption and manufacturing complexity across multiple industries where coatings and finishing treatments are currently required.